Revolutionising interior Design Construction Documentation with AI: Bridging the Gap Between Vision and Reality

Our project is focused on the development of an AI-Enabled Interior Design Platform that is poised to revolutionise the B2B and B2C interior design and construction sectors. The platform leverages the power of artificial intelligence to streamline and optimise various aspects of interior design, project management, data-driven decision-making, all within the context of the construction industry.